Mitochondiral dysfunction and the evolution of brain damage after netional hypoxic-ischaemic insult

Aims to:

Explore the effect of HI injury on mitochondrial dynamics
develop small-molecule modulators to maximise mitochondrial function after HI